Manchester Metropolitan University and G J D Manufacturing Limited

To develop and launch of a suite of innovative, intelligent, IP connected and highly sensitive laser scanner products with corresponding mobile phone application for set up and diagnostics.